ElectricDataLand

ElectricDataLand is a platform which lets you simply manage, enrich, consume and publish your data. It takes seconds to upload data, connect it to other datasets and then use it yourself or publish it for others through an API. Making the process of data cleansing, aggregation and linking simple require a great design and excellent user experience. We wanted help in ensuring this user experience was as delightful as possible so used our innovation voucher to get help from some UX and Design experts we found locally.